Long-tailed Video Recognition

The rise of deep learning (DL) and the availability of public
large-scale vision datasets such as ImageNet [1] have led to significant progress in
modern day computer vision. However, knowledge transfer of DL models from
public datasets to real world usecases faces multiple challenges due to issues
such as differences in domains, data scarcity etc. Two of the most significant
challenges are :
DL models trained on public datasets give suboptimal performance in novel environments or domains. Therefore they either need to be retrained from scratch or fine-tuned for each domain.
Re-training DL models from scratch or fine-tuning them in novel domains may still provide sub-optimal and biased performance due to long-tailed nature of some domains.

These shortcomings have stirred up strong research motivations and are popularly known as problems of 'domain adaptation' and 'long-tailed recognition' respectively. Even though there have been various works in these fields, most of them concern with image-based problems. However, the above shortcomings appear in video recognition as well and have been scarcely explored.